Development of multi-scale in situ approaches to understand hydrogen embrittlement of engineering alloys at cryogenic temperatures

Hydrogen is an essential part of the future of net zero emissions. Cryogenic tanks and distribution pipes are used to store and transport/distribute liquified hydrogen at cryogenic temperatures as demonstrated in space industry and will be used in future hydrogen economy.

Understanding hydrogen embrittlement of structural alloys is key for the safe use of hydrogen. The aim of this PhD project is to gain an enhanced understanding of hydrogen embrittlement at cryogenic temperatures of advanced materials via multi-scale in situ mechanical testing methodologies. The proposed research involves the development and implementation of new in situ hydrogen charging and mechanical characterization tools and methods. The results from the work will have continuously positive impact on the green growth of the UK's economy.